Tackling food poverty: Building resilience into alternative food supply chain provision

This research is rooted in the Welsh socio-economic context and will address the issue of inequality in relation to the relative ability of people to access healthy and affordable fresh food in Wales. It aims to explore ways to alleviate the country's rising food poverty problem.